Cabin Interior Monument FEM Automation

Cabin Interior Monument Finite Element Model Automation is a software tool that can automatically generate models to predict certification loading in a cabin interior monument using manufacturing data as its input.